Energy Recovering Vacuum Cleaner Part 2 (ERVaC2)

Vacuum cleaners are an essential part of any domestic or commercial hygiene schedule, and represent a dynamic and lucrative market for product manufacturers. In recent times, vacuum cleaners have come under increased regulation in terms of energy efficiency, as well consumers demanding more in terms of performance, allergy protection and aesthetic design. The Energy Recovering Vacuum Cleaner Stage 2 (ERVaC2) project will see Lupe Technology (LT) develop a pre-production prototype of a revolutionary alternative system configuration to traditional vacuum cleaners. The benefits of this system have been proven by the Proof of Concept Energy Recovering Vacuum Cleaner (ERVaC) project already completed. ERVaC2 will see the development of the product from bench-top technical prototypes through to pre-production prototypes that will work, and look like the intended production articles.